Keele University and Risual Limited

To investigate marketing strategies utilising the contemporary understanding of the dynamic connectivity within and between functional brain networks, revealed by advances in neuro-psychological research over the past decade to underpin a neuroscientific approach to systematic sales and marketing.